EnviroSave - Environmentally Cost Saving Efficient and Hygienic Humidity and Temperature Control System for Safe Storage of Meat and Poultry Products

From the farm to the store, food and drink including eggs and poultry products must be chilled -- and kept chilled, packaged and handled properly so it will be safe for consumers to buy. In addition, in the UK, there is a legal requirement, that the internal temperature of a warehouse for food and drink storage or processing must be kept at 8°C or below and food must be kept in a fridge or cool ventilated place. Refrigeration is a necessity for sustainable conservation and supply of food and drink products; however currently, fossil fuel consumption costs and greenhouse gas emissions are too high. The aim of the project is to develop a first-of-its-kind Ice Heat Pump for ice production for the food and drink applications sectors. The novel system uses environmental friendly working fluids (air/water mixture), that will result in 40% more efficient and cost-effective cool ventilated warehouses or/and refrigerated storage rooms.